Transformations in memory representations of naturalistic stimuli over extended periods of consolidation

Transformations in memory representations of naturalistic stimuli over extended periods of consolidation